Sheffield Hallam University and Forensic Testing Service Limited

To develop an advanced scheduling system to deliver service efficiency optimisation and minimise delays to help courts with forensic investigations in child care cases.